Cybersecurity analysis of cellular/mobile network protocols and devices (fully funded)

My primary research interests lie in the captivating domain of cybersecurity, with a strong focus on mobile network security. As an aspiring researcher deeply passionate about the ever-evolving field of cybersecurity, I am highly enthusiastic about the opportunity to delve into the complexities of radio-based networks and their inherent challenges in combatting cyber threats. The project's focus is on mobile networks and the challenges associated with safeguarding them. It will delve into the intricacies of 5G protocols, and harness the power of machine learning algorithms to identify security and privacy limitations.